Bayesian Machine Learning on the Limit Order Book

BMLL Technologies is a spin-off from the Engineering department at Cambridge University. BMLL works in conjunction with the world's leading trading venues to collate market data at the microscopic level, normalize it and then enable users to extract value from it by combing it with cloud computing power and the latest techniques in machine learning. In 2016 financial data and analytics was a $26.5 billion market (source Burton Taylor Consultancy). This is a number forecast to grow with the importance of empirical survellience and compliance in the financial markets due to new post credit-crunch legislation. Yet many institutions do not have the financial resources or abilities to access or use microscopic data in-house, meaning the current system has been open to accusations of abuse from the high-frequency trading community as popularly related in the best-selling book "Flash Boys". With the InnovateUK funding BMLL will be able to bring to market a software suite allowing pattern recognition to be applied to this data, enabling market abuse to be detected on a global basis for the first time. Subsequently the IP developed for this project will be able to be used in other parts of the BMLL platform, bringing additional benefits.